Mathematical epidemiology of vector-borne veterinary diseases

Technical abstract
This project will address 3 main areas: (1) Mapping vector and disease habitats. A location’s suitability for supporting vectors or disease can be estimated from environmental data using techniques such as discriminant analysis. (2) Modelling vector populations. Comprehending the quantitative effects of environmental factors on vector populations is vital to forecast the effects of environmental change and target control efforts effectively. Multimodel inference techniques will be applied to analyse vector population and environmental time-series data (e.g. Aedes aegypti in Thailand). (3) Developing models of disease transmission. Mathematical models enable the course of outbreaks to be anticipated and the effectiveness of control methods explored. Existing models will be improved by adding elements such as host demography and seasonal vector populations, and apply them to historical outbreak data (e.g. Sicily 2002) to estimate parameters such as transmission intensity and prioritise areas for further study.